Developing new analytic techniques for profiling language phenotypes in genetic research

This project takes a first step towards investigating how our genetic make-up, as distinct from our cultural and psychological environment, determines our use of language. Such research could ultimately help geneticists screen for a variety of conditions in which language is affected, including Alzheimer's, Specific Language Impairment, autism, schizophrenia and depression. It could also contribute to our understanding of how human language evolved, and the profiling methodology could be applied to forensic linguistic analyses. For practical reasons, easily administered quantitative tests of language (e.g. mean length of utterance/sentence; scores on multiple-choice tests; reaction times) have been favoured in psychological and clinical research into language, but linguists have long recognised that much of what characterises the human linguistic ability is qualitative in nature rather than quantitative. There are presently inadequate means for characterising the qualitative aspects of language in ways that geneticists can use, and this project aims to identify analytic approaches that can translate the complexity and richness of language into something countable, so that mathematical probabilities can be calculated (See Objective 1).\n\nThe data are 600-word exam essays written at the age of 17 by members of a large Twin Study cohort in Queensland, Australia. These essays will be used to test a wide range of analytic techniques for the quantification or pseudo-quantification of features of the texts, resulting in a linguistic profile for each subject. The essays constitute an excellent linguistic resource in their own right, but their value is multiply enhanced by their Twin Study provenance. Twin studies are a highly effective way to explore the role of genes and environment in relation to a variable. Sophisticated statistical methods calculate the amount of variation between identical twins (who share all their DNA) and non-identical twins (whose DNA varies at the same rate as in non-twin siblings), while factoring in their shared experiences as siblings. \n\nThe individual subject profiles that are produced using the analyses found to be most effective and practical to administer will be passed to the Twin Study collaborators for trial multivariate analyses, to see if they have potential as external markers (phenotypes) of genetic differences (Objective 2). These trial analyses will be too small to reveal genuine effects, but they will establish the robustness of the input values. The outcome of the project will be a small set of analyses judged to have potential for phenotyping on a larger scale in a future international collaboration (Objective 3). \n\nThe project aims to maximise the range of expert input by inviting sub-field specialists to engage in small-scale trial analyses of the data using existing or new methods. The external contributions will be supplemented by those of in-house experts and early career staff, including a part time research assistant, to create an exciting research environment that fosters creativity and provides opportunities and mentoring for junior colleagues. The project will push the boundaries of the emerging activity in Medical Humanities (Objective 5), while breaking new ground in the quantification of qualitative features of language (Objective 4).